The world's first project management software integrating three dimensional (3D), virtual reality (VR) and multi-point touch (MPT) technologies (DropTask-3D)

"DropTask-3D aims to transform global productivity levels by bringing to market the world's first project management platform that integrates three dimensional (3D), virtual reality (VR) and multi-point touch (MPT) technologies.

Our goal is to transform the way businesses manage their projects and alter the dynamics of teamwork to enable greater focus on human interaction. Instead of typing into a computer or writing by hand, sifting through papers for information or assigning tasks to team members via email, users can interact with the space around them to kick-off, plan, monitor, execute and finalise projects in real-time. Multi-touch functionality will provide users with the ability to work on projects together, including brainstorming, problem solving and project planning, thus promoting a collaborative environment. DropTask-3D will provide an immersive, intuitive and engaging user experience, leading to growth of business and productivity on a global scale."